University of Southampton and OutcomeHome - AKT4

To pilot the development of a data environment that supports homelessness providers in evaluating their own effectiveness, specifically around drug and alcohol use and concomitant social and environmental consequences. This will increase evidence-based provision and commissioning.